Kada

Kada is an original word game. Suited for play on mobile phones as well as on PCs and tablets it can be played by 7 year olds and 70 year olds, in english and in other languages. Kada tugs on the brain in interesting ways. It's ideal for seniors, juniors, and everyone in between! Help is required to ensure the design is user-centric delivering the best player experience possible.